Dendrites

Effective healthcare logistics often considers digital/remote working, but companies like Zipline and Skyports are showcasing how deliveries by drone in rural areas can unlock access for many areas of the population and re-align logistics to suit a new form of mobility and give time-sensitive solutions for people across the UK.

This is also part of a major project by the Solent Future Mobility Zone and Innovate UK Future of Flight projects announced last week such as Caelus in Scotland that has the support of NHS Scotland and OpenSkies Cornwall, which includes JHub and NHS England.

But importantly drones in the UK are not being flown beyond trials, and certainly not in a volume fashion, which would require advanced aviation solutions. Once at scale, it is recognised that there needs to be a means to digitally observe as much as possible in the sky for traffic managers to be able to trust the data without pilots on board.

With experience gained in developing safety arguments that have gotten world-first regulatory approvals across the world, and a domain expertise in hardware from years in the RF industry, TAPSW in collaboration with Aerofirm and Skypointe proposes developing a new small, cheap, yet high-integrity sensor technology that extends capabilities of extant solutions. With a pressing need as evidenced by the PwC Skies without Limits v2.0 and demand validated through public, hobbyist sensor networks have demonstrated the need for higher fidelity analytical solutions.

Furthermore, unlocking the 2.4m tons reduction in carbon emissions is equivalent to removing 1.7m cars from the road for a year. However, carbon is but one environmental nuisance in developing an acoustic module coupled to the RF sensor. These comparisons can be properly evaluated to ensure the skies are both unlocked but also quantifiably contributing to a net-zero capability through the use of drones at scale.